Queen's University Belfast and Linden Foods Limited

To develop an industry leading food traceability system by applying blockchain technology to deliver total integrity of the supply chain and production processes.